Cunning Blade : a personalised festival experience

With this project we will create a personalised festival experience, helping visitors through the vast choice and

vendors find their audience. We’ll gather data from users, data feeds and social media, then use our innovative

Artificial intelligence (AI) algorithms to make recommendations. We will also show visitors a window in to what

has been learned about them so they can understand why recommendations have been made and then

enhance them, tweaking their results in a beautiful and engaging way. Finally, we’ll encourage visitors to share

their profiles with each other. Our algorithms will then find the intersections of interest to recommend shows

for groups of people. It is this blend of unique AI and user interaction at both individual and group level that is

the true innovative heart of the proposition.